Enabling net zero retrofit: using AI to generate new data driven insights and support better decision making

Plan and Site Services Retrofit API is a cutting-edge solution that leverages open data sources and machine learning to provide actionable insights for the retrofit industry. The API empowers retrofit businesses to accelerate customer development and drive growth by offering personalized and data-driven recommendations to homeowners. It resolves the ambiguity which exists in unstructured open datasets, leading to a significant increase in lead conversion rates. The API's scalability and flexibility make it an ideal solution for driving growth in the retrofit and related industries.